Machine learning (ML)-based intelligent CFD simulation for interactive design exploration of built environments

Understanding the effect of airflow in enclosed/indoor environments is of great interest due to its close relationship to occupant's safety, thermal comfort, and energy efficiency. Optimally placed air conditioning could increase the comfort of the inhabitants. In hospitals, airflow can distribute germs and can pose a significant health hazard. Indoor airflow patterns can be very complicated, and computer simulations are an invaluable tool for understanding their characteristics during the initial design phase when designers can explore various design scenarios, which consider multiple constraints (infection risk, energy efficiency) without compromising the critical factor of indoor air quality (IAQ). However, the complex and dynamic nature of the problem makes it challenging to perform the fluid simulations quickly to explore 100 to 1000s of design options interactively to identify the optimum.

Potential impact
The CDT will address the continued need of the UK for highly trained graduates in Fluid Dynamics and deliver impact through the novel research conducted by CDT students. The impact and benefits will reach multiple stakeholders.

Impacts on Skills and People:

Key beneficiaries of the CDT will be the alumni of our current and future programme and the organisations who employ them. Through the technical and professional development training, and the CDT environment, our graduates will have expertise in fundamental theory, analytical and numerical approaches, experimental techniques and application, and in-depth technical knowledge in their PhD area. Moreover they will have leadership, communication, responsible innovation and team working skills, combined with experience of working with academic and industry partners in a diverse and cross-disciplinary environment. This breadth and depth sets our CDT graduates apart from their peers, and positions them to become future leaders in industry, society and academia across a range of sectors. They will obtain the underpinning skills, and long term support through our Alumni Association, to drive future innovation across multiple sectors and act as life-long ambassadors for Fluid Dynamics.

The impact on people and skills will also include staff in our partner organisations in industry and non-profit sectors. Through participation in CDT activities, benefits will include new professional contacts and collaborations and knowledge of cutting edge methods and techniques. Through the CDT and the wider activities of Leeds Institute for Fluid Dynamics (LIFD) we will enhance the skills base in Fluid Dynamics and be the "go to" place to support high level training in end-user organisations.

Impact on Industry and the Economy:

In addition to the availability of trained graduates with excellent technical, professional and personal skills, impacts will arise from the direct innovation in research projects within the CDT. Research outcomes will influence processes, technologies, tools, guidelines and methodologies for our industry partners and other related organisations, leading to economic benefits such as new products, services and spin out companies. For example our current CDT has already led to 2 new patents (BAE Systems), student delivery of consultancy (Akzo Nobel), a flood demonstrator unit (JBA Trust) and a new method for hydraulic analysis (Hydrotec). Partners will also gain an enhanced reputation through being involved in successful and novel project outcomes. Skilled graduates and technology enhancement are key to economic growth, and our CDT will contribute to challenge areas such as energy, transport, the environment, the health sector, as well as those with chronic skills shortage such as the nuclear industry. Many of our partners are non-profit organisations, particularly in the environment and health sectors (e.g. NHS, PHE, Met Office). Impacts here derive through skilled graduates with the training and awareness to apply their expertise in organisations that deal with complex problems of societal importance, and novel research at the interface of disciplines. The cross-disciplinary nature of the CDT particularly supports this.

Impact on Society:

Beyond those who partner directly, many of the research projects have potential to lead to innovations with direct societal benefits (e.g. new techniques for detecting or controlling disease, new innovations in controlling flood risk or pollution, new insights into forecasting extreme weather). Beneficiaries here include professional bodies and government agencies who set policy, define guidance or influence the direction of innovation and research in the UK. The benefits to society will also stem from enhanced public awareness of Fluid Dynamics, both benefiting general public knowledge of science and inspiring the next generation (from all sectors of society) to undertake STEM careers.